IP Expertise

Buzz Interactive has successfully traded since 2006 and now has a total of 7 full time staff. We plan to continue to expand our workforce over the next 5 years and also ideally be in a position to attract external investment.

Now the we have an established and growing company, we recognise that having the correct Intellectual Property (IP) rights in place is crucial to the company's continued growth, success and attractiveness to external interested parties.

The Innovation Voucher initiative will allow Buzz to gain expert and invaluable advice and guidance from IP specialists.